DNA sampling tool

Forensic DNA analysis has become increasingly important in many criminal trials. The collection of DNA at crime scenes is a key stage in a process that can establish a connection between the crime scene and the suspect. Swabs are typically used to sample and recover DNA both at the crime scene and from items within the laboratory. Forensic Access has identified a gap in the market for a novel sampling tool to recover DNA from a crime scene.